Metal fertility and transport in volcanic-hosted hydrothermal systems

Volcanogenic massive sulfide (VMS) deposits are globally significant resources of copper, zinc, lead, silver and gold in the Earth’s crust, that have been targeted by miners for over a thousand years. These deposits have formed on the ocean floor since ~3.5 billion years ago and are preserved on land during mountain building processes associated with episodes of ocean closure. Given the growing urgency for countries to divest from fossil fuels and embrace a variety of renewable energy technologies, VMS deposits are now being targeted as potential sources for a variety of critical minerals. These include cobalt, tellurium, gallium and germanium, and are essential components in the manufacture of several technologies for the green energy transition. If present in significant quantities and economically viable, critical minerals can be extracted from some VMS deposits as by-products of base metal mining.
The Caledonian-Appalachian orogenic belt extends from Norway, through Scotland, Ireland and Newfoundland, to maritime Canada and the northeast USA. It resulted from the progressive closure of the Iapetus Ocean from the Late Cambrian to Devonian, and along its length it hosts numerous VMS deposits. In the Canadian Appalachians, these include some of the world’s largest deposits, and those with the highest percentage metal from anywhere on Earth. Despite its comparable geology, in the British and Irish Caledonides only a handful of VMS deposits have been discovered and two deposits mined (at Avoca and Parys Mountain). This disparity in regional metal endowment is striking and unexplained. Furthermore, fundamental processes controlling critical mineral enrichment in these systems are poorly understood.
This project aims to constrain the tectonic, magmatic and hydrothermal processes across the Caledonian-Appalachian orogenic belt to understand why some regions of the orogen are VMS-rich, and others poorly mineralized or devoid of any deposits, and what controls critical mineral endowment at the deposit scale. We will track magmatic and fluid processes through the chemical and isotopic analysis of rocks and their accessory minerals, trapped pockets of preserved melts and fluids, and the chemistry of host sulfide minerals. Detailed deposit-scale studies will include world class deposits (e.g. Buchans), subeconomic systems, host rocks barren of mineralization, and critical mineral-enriched systems.
Our two-year research project will undertake detailed deposit-scale studies of VMS mineralization across the UK, Ireland and Newfoundland, and will be led by staff at the University of Edinburgh, University College London and the British Geological Survey. We will partner with leading Canadian Researchers to develop new models for magmatic-hydrothermal controls on metal budgets in VMS systems. Our results will potentially inform UK, Irish and Canadian policy on the critical mineral potential of these regions; enhance exploration globally through improved evidence-based targeting methods - possibly reducing waste; and facilitate more efficient mining through a greater understanding of the distribution of critical minerals within VMS deposits.